Next Generation Technology Platform for Immersive Learning Simulations

"SCILS (Supply Chain Immersive Learning Simulation™) is a proven remarkable education and training tool, delivered worldwide. Innovation Voucher can help us sustain this leadership by funding the identification of the Next Generation Technology Platform for Immersive Learning Simulation: ubiquitous, concurrent, real-time, evolutive, agnostic, user-friendly, scalable, multi-lingual and perennial. The world of adult learning will never be same after that!
"